Far-UV Sanitisation of Working Spaces

Aerocare Aviation Services Ltd (AAS) have accessed new Far-UV Technology that will make a serious impact on mitigating the transmission of pathogens for almost EVERY facet of society. In the light of the financial loses being incurred, the number of businesses lost, the impact on society of complete lock-downs, the market for this type of technology will be vast, and it's positive impact on society will be significant and immediate. The Excimer Wave Sterilray(tm) which we intend to adapt significantly reduces pathogens (a bacterium, virus or other microorganism that can cause disease) in our living space. It is our goal to make the commercial airline industry a safer place by improving the environment to which people are exposed during their travels.

UV waveforms are not new, as UV-C they have been used to sanitise for some years now. UV is capable of eliminating 99.98% of the world's most harmful bacteria, viruses, and spores in an airstream with "Single-Pass Kill". EWS photons rupture sidewall of bacteria and spores, keeping airborne pathogen concentrations below infectivity level. With unmatched speed, convenience, effectiveness, and safety UV products are changing the world of air and surface disinfection.

One fifth of a second is all it takes for Excimer Wave Sterilray(tm) photons to destroy harmful bacteria, viruses, and spores. The technology is unique in that it works without threat of damage to humans in the same space (both skin and eye safe) as demonstrated in medical testing.

AAS are aiming to bring ground-breaking use of patented Excimer Wave Sterilray(tm) technology to Europe. Potential markets include:

\*Hospitals

\*Ambulance Services

\*Clinics

\*Dentists

\*Clean Rooms

\*Operating Theatres

\*Laboratories

\*Agriculture

\*Ports & Airports

\*Offices

AAS intend to develop a cleaning service initially for airlines, and airports, for civil areas and in-cabin sanitisation, and beyond that to manufacture under license for the European market. This Project will develop the system for use in confined spaces, and the processes to ensure rapid, non-chemical disinfection for transport modes using Far-UV technologies. AAS will work with Glyndwr University at Wrexham to understand the effect of the Far-UV in rapid cleaning operations and it's ability to provide a comprehensive solution to enable rapid re-start of air travel with enhanced confidence for passengers.

The Updated Deliverables:

Aerocare have delivered the initial project deliverables. We now have empirical data that proves the sterilisation effect of Far UV in rapid cleaning operations for aviation. We also have data that will inform cleaning procedures including required 'dwell' periods per metre sq. which will enable credible marketing approaches to be made to aircraft operators and airlines

With the additional funding we will be able to: -
* Develop both the trolley AND the gate to pre-production variants including design, supply chain and provision for optional extras
* Court early adopters and to gain valuable marketing insights and exposure through BETA testing and live demonstrations. We already have partners willing to participate in that testing and to help with marketing of the results.
* Perform categorisation testing under laboratory conditions to determine the irradiance of the lamps vs power and stand-off to ensure we can work within current (and future) regulatory environments and guarantee safety. This will be completed with Ninewells Hospital in Dundee who are already working on skin safety using FAR-UV lamps and are aware of the required processes to undertake this work.
*Develop higher-quality marketing materials based on what we have learned and the production variants of the gates and the sanitisation trolley